Identification of novel probiotic microorganisms for improved gut function

Probiotics are live microorganisms which when taken in adequate amounts confer health benefits. Changing diets and lifestyles have seen an increase in diet-related health conditions which probiotics acting as novel functional food ingredients can help. There are many probiotic species but the majority of commercial products are restricted to the Lactobacillus and Bifidobacterium genera. This project will therefore examine the potential to increase the health benefits offered by microorganisms by exploring new genera for probiotic potential. The project brings together experience in previous research studies and in long term protection and storage of microorganisms. The project will combine the strengths of two UK SMEs, a world class culture collection centre, NCIMB Ltd, and a leading probiotic manufacturer, PIL, in their first collaborative R&D project together to explore the potential of introducing novel food supplement and functional food products.